Applied photogrammetry for civil engineering

The project aims to enhance civil engineering industry capability in applied photogrammetry, particularly in the field of infrastructure asset management, inspection and appraisal. The project will help to explore, develop and deliver the next generation of digital photogrammetry tools. It is expected that this will provide significant benefits to automation and appraisal of infrastructure asset condition which will benefit whole life project and maintenance costs, and also the health, safety and welfare of civil engineers in this field. The research will focus on the development of a low-cost photogrammetric inspection system, image processing and data analytics.

The combination of computer vision and Deep Learning as accessible imaging technology has enabled significant quality, cost and safety improvements to be made to conventional routines of inspection and management of civil infrastructure assets.

The research will focus on underground rail tunnel inspection providing an end to end tool for high-accuracy inspections, providing the user with a full automated rapport with information about the actual conditions of the inspected structure.